Risk-Averse and Nonlinear MPC: Parallel Numerical Algorithms and Applications to Autonomous Heavy Equipment

"The first part of this work focuses on the efficient solution of large-scale risk-averse optimal control problems (RAOCPs), which, hitherto were considered particularly challenging and not suitable for real-time applications such as model predictive control. To this end, we devise SPOCK, a massively parallel algorithm for solving RAOCPs and implement it using CUDA C++ for GPU-enabled hardware. We benchmark the implementation with a Dolan-Moré plot and test a realistic application based on power balancing and distribution over a network. The benchmarking results show that SPOCK outperforms current state-of-the-art interior-point solvers for solving RAOCPs.

The other objective of this work, that is, heavy equipment navigation, turns our attention to the case of nonlinear dynamics. We create a hierarchical nonlinear MPC controller for obstacle avoidance, with special emphasis on heavy equipment, particularly skid-steer track loaders. In order to improve the controller solve times, we develop gradgen, a new package for automatic differentiation, that is fast, memory-safe, and has a low memory footprint. The benchmarking results show that gradgen outperforms CasADi, the current state-of-the-art tool for automatic differentiation."